Augmented Reality Game to Modify Consumer Energy Consumption and Aggregate Consumer Behaviour Data (ARIA)

ARIA is the feasibility study into a browser based Augmented Reality game to engage customers in controlling their energy consumption through the medium of game play and in game rewards. It will be playable on a PC or a mobile device. ARIA will use a computer game interface with real time inputs to facilitate monitoring, control and communications of usage data for those British Gas electricity customers engaged with the game.